Coleg Cambria and IT Accounts Support Limited

To develop an online implementation platform that will reduce implementation costs for new software users. Establish in house video production capabilities and promote and market the new online implementation platform.